The Impact of Parental Mental Health on Offspring Development

This project will be centred on the genetically informed investigation of the intergenerational transmissionof psychopathology. It will involve the use of multiple, large, family -
based datasets to distinguish potentially true, environmentally mediated associations between parent and child psychopathology, from genetic transmission.